Renewable energy installer review website

EcoSauce is a brand new specialist installer review platform that lets you quickly and efficiently search and rate you closest skilled eco heating tradesmen.